Ultra-precision diamond machining of Quantum Technology systems

In this project, the candidate will use and develop the ultraprecision machining systems and processes in Southampton to create the critical sub-systems for Quantum Technology (QT). Using nanometre precision machining systems and super abrasive tools, the candidate will mill, turn and grind brittle materials such as silicon, silica (glasses) and sapphire to create vacuum-compatible components for QT systems. A core part of the project will be understanding and developing the machining processes to achieve sufficient form and surface roughness in these materials while also being cost-effective for manufacturing at scale. The project will include working with our partners to develop the designs of the quantum systems as well as build and test the final assemblies. This will include optical/waveguide interfacing, electromagnetic (RF/microwave) control electrodes, microelectronic assembly (cleaning, bonding, etc) and ensuring vacuum compatibility and control. The systems will include atom trap vacuum assemblies for quantum sensing, ion trap systems for quantum computing and clocks, microwave engineering for superconducting circuits for computing, and optical waveguide assemblies for photonic interfacing of the above. The candidate will work closely with the UK's Quantum Technology community via our joint projects/collaborations and the ultraprecision machining community, academia and industry to drive this area forward and gain the manufacturing approach's acceptance.